Turbulent mixing across zero-mean flow density interfaces

This project will explore mixing across a density interface driven by high-Reynolds number turbulent flows in contexts where there is zero mean flow in either layer. While this is a classical problem, it is one that remains poorly understood and it is timely to look afresh and make use of recent experimental, numerical and theoretical developments. The research will employ the near-instantaneous 3D velocity and density diagnostic capability pioneered in DAMTP during the last year, and couple this directly with high-resolution Direct Numerical Simulations to probe realisable states of the turbulent field. Theoretical developments will draw on recent ideas such as Koopman modes and unsteady period orbits to probe the structure and dynamics of the turbulence.